Heavy neutrinos and a geometrical way of generating the matter anti-matter asymmetry in the universe.

A torsion-full geometry producing a CPT violating axial background which generates a dispersion relation explicitly dependent on helicity. Considering the decay of the heavy right handed neutrino into leptons and and anti-leptons and the corresponding charged Higgs, I have been working on the Boltzmann equations to calculate the out of equilibrium abundances of the leptons and anti-leptons to give a value of the asymmetry generated.